Electroanalytical sensing for water networks

Development of long term remote electrochemical sensors for deployment in drinking water distribution networks & develop novel sensing techniques including sensor geometry and conditioning